Perceptual end to end learning for music understanding

This project explores perceptual representations of music, guided by synergies between optimal sparse representation of audio signals, psychoacoustics and deep learning. The broader aim is to investigate the state-of-the-art of harmonic analysis techniques for audio (multiresolution time-frequency and time-scale representations) and established psychoacoustic models to create novel neural network representations that align with human auditory perception.

Much is known about timbre perception deeper into the auditory pathway. However, modern neural networks for music analysis and synthesis seldom make use of this prior knowledge and their judgements do not correspond with human perception. Enabling machines to hear as humans do will enable improved interpretability and control in musical computational creativity.

In this project, new avenues will emerge for perceptual representation of timbre, perceptual control of sound synthesis and audio event detection.